Infrastructure for Digital Arts and Humanities: a National Repository for Literature and Linguistics

The project will carry out the necessary organizational, administrative and technical enhancements to a repository for the curation of digital outputs of projects in literary and linguistic disciplines, so that it can act as an effective hub in the new national digital curation service from April 2022. The repository will build on the collections, reputation, expertise and experience of the Oxford Text Archive, which has long been a de facto pillar of the research infrastructure in the UK. The work will focus on two thematic areas (i) gearing up for increased collections development, and (ii) connecting to the research infrastructure.

A comprehensive collections development and management plan will be written, following consultation with key stakeholders, and enhancements will be made to the repository platform to add enhanced capacity and functionality for submitting new collections.

Enhanced relationships will be developed with national and international research infrastructures, including the CLARIN European Research Infrastructure Consortium, in order to ensure maximum compatibility, interoperability and synergies between existing and emerging services.